Next generation cell imaging: developing new genetically encodable super-scattering Raman probes

Advances in cellular bioimaging have proved pivotal in improving our understanding of biological processes. Fluorescence microscopy emerged as the "go to" cell imaging approach as fluorescent proteins (FPs) allowed genetic tagging and tracking of specific targets inside a cell. However, there are disadvantages such as photobleaching and the limited number of targets that can be monitored simultaneously. Raman microscopy has the potential to overcome these limitations since Raman scattering can be spectrally narrow and tuneable, as well as photostable, but requires the development of genetically encoded probes.